ReGenTrace AI: An AI powered platform driving UK critical mineral security, circularity and ESG compliance through traceable end-of-life EV battery recycling.

As the global shift to electric vehicles and sustainable energy accelerates, battery recycling is becoming not only an environmental necessity but also a strategic lever for industrial competitiveness, resource security and circular value creation. Yet, current recycling systems are fragmented, labour-intensive and digitally underdeveloped leaving industry players ill equipped to meet rising regulatory and ESG demands or unlock the full value of end-of-life batteries.

ReGenTrace AI is a pioneering analytics and traceability platform developed by Materia.ai to revolutionise battery recycling in the UK. Designed to meet the environmental, regulatory and operational challenges of the critical minerals sector, the platform integrates artificial intelligence, blockchain and predictive modelling into a single, modular system that enables recyclers, Automakers and policymakers to operate with greater precision, safety and transparency across the EV battery value chain.

At the heart of the innovation is a real-time Material Identification Engine powered by computer vision and sensor fusion. It enables on-site recognition of battery components using low-cost imaging hardware and intelligent classification models, significantly reducing sorting errors, manual labour and safety risks during battery disassembly and processing. This makes cutting-edge automation accessible to recyclers of all sizes.

Complementing this is a Waste Material Composition Predictor, a machine learning tool trained on lab and recycler datasets. It estimates elemental concentrations such as lithium, nickel and cobalt, as well as trace impurities, providing recyclers with fast, reliable quality data and allowing them to optimise downstream processing without costly laboratory tests.

The platform also delivers secure, auditable traceability via its Blockchain Traceability API. This system encodes lifecycle events, ESG metrics and compliance milestones into smart contracts that align with new emerging standards like the EU Battery Passport. By integrating with legacy ERP and compliance systems, it supports recyclers and Automakers in meeting supply chain transparency and regulatory reporting requirements.

Finally, ReGenTrace AI offers a Market & Policy Forecasting Engine that uses NLP and time-series analytics to track regulatory developments, commodity price fluctuations and material flow trends. This strategic intelligence helps users anticipate change and plan more effectively in a dynamic global landscape of volatile critical minerals pricing.

ReGenTrace AI will be piloted at a UK recycling facility and is fully compliant with national data protection and environmental standards. It directly contributes to the UK's Net Zero agenda, digital transformation goals and circular economy objectives by enhancing material recovery, reducing carbon emissions and enabling ESG aligned supply chains.